Helmet Angel

"The Helmet Angel is an aerodynamic shell which clips to the straps of safety helmets(cycle helmets predominantly but can also be utilised whilst skateboarding,scootering,horse riding,etc) The Helmet Angel allows for wind rush to be deflected over the ear whilst also acting as a sound enhancer for any sounds from the rear(cars/commands)The Idea is to allow the wearer special awareness,and additional help hearing what is happening behind them...safely,without turning to look!
"